MAximising the synergy of European research Governance and Innovation for Climate Action (MAGICA)

MAGICA - Maximizing the synergy of climate change research and innovation in Europe. MAGICA maximizes the synergies between infrastructure investments and initiatives of climate change research and innovation across the European Research Area (ERA) by building on and further implementing the Mission of JPI Climate in support of the international and European climate agenda (including the European Green Deal and Adaptation Strategy). MAGICA aims to accelerate the development, provision and exchange of knowledge from research and innovation to inform and support policy-making and climate actions via a better coordination of on-going and future initiatives and a more efficient use of resources. A scientific arena will be created to enhance debate and discussions within the scientific community on climate R&I priorities, that will be synthesized in a Joint Strategic Research and Innovation Agenda on climate change for ERA 2025-2034. In addition, the creation of a regular forum with European Ministries of Research and Climate and other funding bodies will foster the coordination of the different national research policies in order to meet the ERA-wide priorities and needs identified by the scientific community. Finally, a multi-directional dialogue with different relevant social actors (from policy-makers to the younger generation) will be enhanced through different international conferences (e.g. the European Climate Change Adaptation (ECCA) Conference, Climate Neutrality Forum), workshops and other innovative formats in order to inform citizens but also to detect the social needs concerning the transition to climate-neutrality and climate science. They will be incorporated into scientific community’s priorities for research, thus closing the feedback loop.

MAGICA comprises 24 organisations from 13 countries. It receives funding from the European Union’s Horizon Europe coordination and support action, call HORIZON-CL5-2021-D1-01 ‘Climate sciences and responses’, under grant agreement No. 101056920.